Screening of food samples for multiple pathogen detection

The objective is to adapt an existing technology, in order to develop systems to screen food/water samples in a multiplexed manner for the presence of pathogens, i.e., performing many different chemical tests in parallel. Multiplexed diagnostics enables more analytical tests to be performed concurrently, from a single sample, using a handheld device, at reduced time and cost. Cavendish NanoTherapeutics (CNT) is developing a platform technology for healthcare (targeted cancer treatment) based on magnetic nanoparticles synthesised by a proprietary method, which enables to tune their physicochemical properties (e.g. increased magnetisation, sizes, etc) to specific applications. The idea proposed is that nanoparticles can be encoded with magnetic barcodes, so that each nanoparticle is associated with a single chemical test. Cambridge BioMagnetics (CBM) has developed the magnetic encoding technology and CNT needs CBM’s technology to develop the test devices for the agricultural industry.